Resource Rational Contractualism: A foundation for moral judgment and decision making

Agreements are a fundamental part of human morality: people make promises, ask for consent, draw up contracts, and "talk it out" when disagreements arise. In philosophy, contractualist moral theories—which view actions as morally acceptable when they would be agreed upon—are deeply concerned with mutually beneficial arrangements. In moral psychology there is now growing interest in the role that agreement plays in moral judgment and decision making. For complex problems, however, practical constraints on individual cognition and social coordination pose an immediate challenge for psychological contractualist theories—we obviously cannot come to literal agreement, interpersonally, on everything. This proposal addresses this challenge by developing a resource-rational account of contractualist morality. It proposes that moral cognition can be understood as approximating the outcome of actual negotiation by making rational use of limited resources. First, people often substitute anticipated agreements (i.e., imagined ones) for actual ones. Second, people often recycle past agreements, generalizing them to novel circumstances, even if their fit to those circumstances may be less than ideal. Third, people can switch between cognitively effortful agreement-based reasoning, and cognitively efficient heuristics, depending on the importance of accurate moral judgments and decisions. This proposal develops these ideas theoretically and tests them empirically using manipulations of resource-rational factors (e.g., stakes, complexity, time pressure) in vignette-based experiments and multiplayer interactive games. It then builds on cutting-edge AI techniques to develop contractualist decision aids. Non-NSF funded collaborators: Nick Chater, Hossam Zeitoun, Behavioural Science Group, Warwick Business School, University of Warwick.